Predictive AI Multimedia Compression

Theo Technologies is an Innovate UK award-winning company, recognised for our Flagship product, LoLa Cloud PCs.

LoLa Cloud PCs has revolutionised the way creative industries access high-performance computers. By providing seamless access to powerful cloud PCs from any device, we've made remote work and intensive computing accessible, easy to use, and affordable for businesses and individuals alike.

To stream these high-end desktops to our users in real time, we developed LoLa streaming. A proprietary Low-Latency multimedia streaming protocol, which uses the latest compression standards to enable the streaming of ultra-high-quality video across the internet without delay (real-time), paving the way for a new era of low-latency, high-performance multimedia applications.

The Creative industry though, has even higher graphical and multimedia needs than most uses, especially in 3D design, video editing, gaming and VR.

Building upon the foundations of our LoLa streaming protocol, we aim to develop LoLa AI Compression. As real-time, ultra-high quality video transmission through the internet rises, compression is more and more important to stream video in real-time without latency and lag.

This feasibility study aims to investigate whether utilising the predictive power of generative AI can be used as a video compression method to improve upon the current state-of-the-art. This way, selected packets of data can be purposefully omitted from the complete file, therefore transmitting less overall data, and AI will autofill the gaps, leading to streaming of high quality video that out-rivals any of the current industry standard protocols disrupting the cloud streaming space, as well as tackling the ever-growing file sizes and reducing the reliance on broadband to deliver high quality content.

* Remote collaboration and telepresence
* Virtual and augmented reality (VR/AR)
* Online gaming and entertainment
* Live broadcasting and content delivery